Microbiomes of beneficial arthropods in agricultural systems and their influence on biocontrol

In this project we will explore the natural communities of microorganisms found in populations of spiders commonly in agricultural settings. We will investigate host-microbe interactions in order to determine the role of microorganisms in shaping diversity within and among host populations and the potential for biocontrol of agricultural pest insects. We will study both a) naturally occurring populations of the spider host and b) populations where we have manipulated microbial populations using antibiotic treatment. We will molecularly characterise microbial species using Next Generation Sequencing technologies, using a metagenomic approach. We will target genes of known function that give us insights into the functional diversity of microorganisms as well as characterising genes known to be phylogenetically informative. We will compare our microbial data with the findings from laboratory studies of the phenotypic consequences of infection. We will include in our laboratory trials application of two types of insecticide that are commonly applied in agricultural settings (pyrethroids and neonicotinoids). These two families of agent are both known to be highly detrimental to spiders, which are not their intended targets. We will establish in our experiments whether host-microbial interactions likely influence survival following insecticide exposure, with consequences for the potential for naturally occurring biocontrol potential of pest by resident spider populations.

We will combine our project expertise provided by 3 partners - SpiderLab in School of Life Sciences , experienced in the study of the molecular genetics of these invertebrate and their micro-organisms; expertise in the study of invertebrate pest-control behaviour in School of Animal Rural & Environmental Sciences; the computational biology and bioinformatics expertise, particularly in microbial genomics, metagenomics and host pathogen interactions, in the School of Veterinary Medicine and Science